Development of a Flexible, Versatile and Fully Interchangeable Genetic Engineering Platform (SnapFast) by Oxford Genetics Ltd

Modern biological and medical research is highly dependent on genetic engineering (i.e. the
modification of Deoxyribose Nucleic Acid, DNA). DNA is the molecule that encodes all of
the genes which make an individual organism. Its modification has revolutionised biomedical
research, particularly in the fields of vaccinology, oncology, immunology and microbiology.
For most research purposes DNA needs to be engineered in order to be useful. The established
method of genetic engineering involves obtaining a 'backbone' piece of DNA and then
designing strategies to modify it with enzymes and join it to other pieces of DNA to suit the
needs of the particular research project. This is a complex and laborious task, and if the
direction of the research changes it is often difficult to change the DNA construct to have a
new functionality, without purchasing a new 'backbone' and starting the process from scratch.
Oxford Genetics intends to develop the world’s most flexible and innovative genetic
engineering platform that allows scientists to sequentially modify their DNA constructs to suit
their emerging research needs. By using a 'cassette' system, pieces of DNA can be easily
changed, allowing simple production of desired constructs without having to start again. This
‘genetic Lego’ will make a major saving to research budgets and accelerate the work of
scientists by giving them access to hundreds of ready-made DNA cassettes that can easily slot
into their constructs. As such, the company’s business strategy is based on a bait and hook
model. Our system will have multiple advantages over our competitors and no other
biotechnology company has yet taken this approach to genetic engineering. Oxford Genetics
believes it can introduce a step-change in genetic engineering technologies, providing more
efficient, cheaper and easier to use DNA, and can capture a substantial share of a very large
and expanding market.